Exploring the broader costs and outcomes of public health interventions in low- and middle-income country (LMIC) settings.

Public health economic evaluations face challenges in fully capturing the costs and benefits of behavioral interventions, particularly in low- and middle-income countries (LMICs), where broader societal impacts often go unmeasured. This PhD research will address these gaps using a case study from an RCT, evaluating a low-cost community intervention to improve food safety, hygiene, nutrition, and child play practices. Given the high burden of diarrheal diseases and stunting in LMICs, especially in Sub-Saharan Africa, assessing the cost-effectiveness of such interventions is crucial.
This PhD aims to develop methods for capturing broader societal costs and benefits, focusing on externalities and spillover effects beyond the trial participants. By extending existing modeling approaches, this research will inform decision-makers in resource-constrained settings. The work is divided into three key work-packages (WPs):
WP1: A systematic review of economic evaluations related to food safety, hygiene, and community nutrition interventions in LMICs.
WP2: Method development to incorporate broader societal costs and benefits, leveraging primary data from the Mali trial. This includes examining impacts on families, women's empowerment, community cohesion, and household roles.
WP3: Creation of a decision analytic model to project long-term intervention effects, adopting a societal perspective and ensuring generalizability for LMIC contexts.
By addressing these methodological gaps, this doctoral research will enhance the economic evaluation of public health interventions in LMICs, supporting evidence-based policymaking.